The University of Warwick and Radius Systems Limited KTP 23_24 R1 P2

To analyse, design and implement (via paired working) a process control system, using both digital and non-digital methods with an aim to reduce process variation in the continuous manufacture of water, gas and hydrogen infrastructure pipes.